Sustainable pollination services for the soft fruit industry

BerryWorld is the UK's leading soft fruit marketing company, sourcing raspberries, strawberries and blueberries from around the world for UK supermarkets. BerryWorld recognises pollination as a core element of sustainability for the business. This PhD project will work with them to develop a 'blueprint for pollinator-friendly landscapes'.

Globally, pollinators are worth $235 to $577 billion per year for their direct contribution to production of crops, including many fruits, vegetables and oils. Approximately half of this pollination value comes from wild insects, many of which are declining in range and/or abundance. Effective conservation action to reverse these declines is needed, and agriculture is a key sector for taking action. This project is at the forefront of pollinator conservation, engaging agricultural industry in managing landscapes to support specific natural resources of direct value to their business through pollination.